Factonomy Information Security Application

New Information Security Controls Mapping and Modelling tool to provide organisations with the ability to manage compliance to the many diverse and competing Information Security standards in existence. This unique tools allows privileged users to map actual internal controls against the multiple and overlapping controls from external standards. Thus demonstrating that one internal control can meet the requirements of multiple external controls from competing standards.